Practical application of Circular Dichroism for biopharmaceuticals

Circular dichroism (CD) spectroscopy is an analytical technique routinely used in the biopharmaceutical industry to study the effects of manufacturing, formulation, and storage conditions on protein conformation and stability. The difficulty in data interpretation of CD is limited to demonstrating conformational comparability after a manufacturing/formulation change using qualitative assessments of overlaid spectra, which is fundamentally subjective and prone to error. This project will standardise data collection and analysis and build model based approaches for quantitative analysis of Higher Order Structure using CD. The data collected will allow for the generation of platform models and data sets to widen the application of CD into bioprocess development.